University of Derby and Addqual Limited

To develop a dynamic component dashboard enabling visualisation of high-performance product characteristics allowing clearer correlation of each characteristic to inputs, features and changes thereby offering an holistic view of the product's lifecycle capability.